Unlocking the potential: A data analysis journey with the Guardian III Personal Alarm Watch

**Summary: Guardian III Personal Alarm Watch**

**About CPR Global Tech Ltd**

CPR Global Tech Ltd, a Swansea-based small-to-medium enterprise, is dedicated to manufacturing innovative technology aimed at supporting the independence of elderly and vulnerable individuals.

**Guardian III Personal Alarm Watch**

The Guardian III personal alarm watch is a cutting-edge device designed to enhance the safety and wellbeing of its users. Key features include:

* Emergency assistance
* Falls alerts
* Heart rate monitoring
* GPS tracking
* And other functions that support user independence and health monitoring.

**Current Challenge**

Despite the success of the Guardian III, CPR Global Tech Ltd faces a significant challenge: leveraging the wealth of data collected by the watch to enhance its predictive capabilities. Specifically, the company aims to utilize this data to predict and prevent falls and other health events.

**Innovative Collaboration**

To address this challenge, CPR Global Tech Ltd is seeking to collaborate with academic institutions and secure support from the Analysis for Innovators (A4i) program. By gaining access to expert data analysts, CPR Global hopes to unlock the potential of predictive analytics, enabling the Guardian III to anticipate increased risks of falls or other health events.

**Impact and Goals**

This initiative aligns with CPR Global's commitment to:

* Enhancing the capabilities of their products.
* Supporting vulnerable populations.
* Stimulating the local economy.

By harnessing and analyzing existing data, CPR Global can significantly improve the Guardian III, leading to better outcomes for users and meeting the evolving needs of healthcare providers. This project exemplifies CPR Global's dedication to innovation and societal impact, making a tangible difference in the lives of those who rely on their technology.